The Politics of the Popular: Contemporary Lusophone African Cinema

Over the last twenty years, there has been a definitive common shift in Angola, Mozambique, Guinea-Bissau and Cape Verde from documentary to narrative film. In each nation, "cinema played a pivotal role in representing the liberation struggles and in galvanizing support for the triumphant political movements that came to power after independence" (Arenas 2011: 103). During the liberation, post-independence and post-civil war periods, the documentary style served to expose "the atrocities committed by Portugal", contribute to the healing of national trauma, and promote the revolutionary ideologies of the nations' respective governments.

However, across sub-Saharan Africa, there has since emerged a new strand of "popular cinema" concerned "with winning back African spectators from Hollywood movies" (Diawara 2010: 138), attempting to reach wider audiences and produce "with local actors, local stories and storytelling traditions, the same types of action films, melodramas and comedies that are made in Hollywood" (138). For Alexie Tcheuyap, this departure from the didactic "liberation narratives that had dominated film production on the African continent" (Niang 2014: xii) demonstrates that "the genre of committed filmmaking is close to exhausting itself" (Tcheuyap 2011: 2). For Diawara, however, it is precisely "popular cinema" which "takes African spectators seriously" (2010: 145), enabling audiences "to see themselves on screen" and "form a socio-political imaginary of their place in the world." (144).

Through close analysis of narrative films produced by contemporary Lusophone African filmmakers, I will interrogate the currently under-conceptualized notion of "popular cinema", addressing its political resonances in the context of Portuguese-speaking Africa. Many of the filmmakers I will research were involved in socially-conscious cinema production during the liberation and post-independence struggles. However, the extent to which their recent films - which seem to eschew the more heavy-handedly pedagogical techniques of their earlier work - continue an ethically and pedagogically-committed cinematic tradition in new political contexts has not been formally considered.

In doing this, my thesis will problematize the supposed dichotomy between "popular" and "committed" cinemas, deepening a historically-specific understanding of emerging popular and alternative cinemas in Lusophone Africa. My research will seek to answer the following questions -

1. To what extent is Lusophone African film moving towards a "popular cinema"?
2. To what extent does twenty-first century Lusophone African film continue an ethically and pedagogically-committed cinematic tradition in new political and cultural contexts?
3. What is the impact of changing cinematic styles on popular engagement with cinema across Lusophone Africa?
4. In this context, how do questions of genre and technique interact with means of funding, distribution and reception within rapidly changing local and global environments to complicate wider ideas of "popular cinema"?

To date, the significant cultural context of Portuguese-speaking Africa has been neglected, both by those working on African cinema as a whole, as well as by Lusophone scholars, who have privileged the study of Portuguese and Brazilian film. It is therefore crucial that this imbalance be rectified.

In the first year, I will focus on material available in Oxford, elaborating my conceptual framework, making lateral comparative connections, and drawing up a detailed research plan. During the second year, I will undertake fieldwork in each country, conducting interviews with filmmakers and academics, as well as utilizing primary materials unavailable in the UK. The fieldwork will greatly expand my first-hand knowledge of the nations, directors and their audiences, improving the quality of the research as well as confronting its ethical implications, ensuring that the work does not become